Roll-i-Tan

From a very young age I always knew I wanted to have my own company and be successful. I have always had the burning desire in my heart for success, it is my dream.When I discovered Roll-i-Tan I knew in my heart that this is my dream. I am happy to say I know my product will benefit millions of people’s lives worldwide as it has mine. Roll-i-Tan solves a problem that I and countless other people have which is not being able to apply tan/lotions to your back without the aid of another person. Some people are self-conscious about their bodies to ask others for their help, Roll-i-Tan solves this problem. Although I still have fear, I am now ready to chase my dream as I know Roll-i-Tan will be a runaway success.In case anyone is wondering, I just turned 39 and you know what they say, life begins at 40!!